Design and Fabrication of an Artificial Golgi Reactor

Modern pharmaceuticals are largely based on the production of biorelevant and therapeutically useful proteins to improve drug effectiveness and patient response. Monoclonal antibodies are part of this group of molecules. It is expected that 30-40% of the new recombinant drugs will be glycosylated monoclonal antibodies. Glycosylation, the process of adding sugars to molecules such as a protein has an impact on the functionality, folding and specificity of these antibodies as it contributes to their interaction with a pathogen or antigen as well as with the immune system of the patient.
A great challenge for the pharmaceutical industry is the production of bespoke, effective, glycosylated therapeutic proteins in an economical manner. Working in a cell free environment provides the ability to access targeted glycosylation pathways enabling tailored antibodies to be synthesized. Furthermore, by targeting individual pathways and controlling the environment only the desired product is produced. This is in contrast to the production of these drugs in an in vivo environment where the natural heterogeneity produces a range of molecules lowering the overall efficacy of the drug. Reactions in cell free microenvironments are manipulated using minimal resources to determine the conditions required to achieve optimal yields. Such efforts contribute to scaling the process leading to economies of scale.
In line with the current needs, this project will consist of designing and optimizing the fabrication of an artificial Golgi reactor in a cell free microfluidic environment to control N-linked glycosylation. This is the process of producing complex glycans by adding carbohydrates to Asparagine residues which naturally occurs in the Golgi apparatus. Our goal is to create an in vitro process to produce tailored glycosylated proteins. To do that we aim to express and purify active, recombinant versions of the enzymes enabling the selected N-linked glycosylation pathway. Following this we aim to immobilize these enzymes in microfluidic channels. This will allow their retention in specific compartments, to have sequential enzymatic reactions such as those that occur in the Golgi Apparatus.